WONDERGROUND

WONDERGROUND is a new multi-channel sensory experience for early years and their families and a new opportunity for Nonsuch Studios (and our sector) to push the boundaries of how digital, immersive and virtual production technologies can be used effectively in experiences for early years, and how these experiences can become transformational catalysts for wider sensory adventure and play supporting child development.

Our network of partners, venues and supporters have helped us identify a market demand for WONDERGROUND; a body of work for early-years that integrates live experiences and parent/child co-playing at the heart of a digital offering, therefore enabling experiences that are inspiring, transformational and developmental for babies and their families alike.